QUantum-Integrated CHEmistry (QUICHE)

QUICHE (QUantum Integrated CHEmistry) is an international partnership between UK-based Quantum Motion and Riverlane and Germany-based FACCTs. The project aims to integrate quantum computing into the industry-leading ORCA chemistry package, creating a prototype pipeline mapping from a chemical system to a quantum circuit. Advanced decomposition, simulation, and resource calculation techniques will be investigated and developed.

The QUICHE project contributes towards UK and EU goals of realising commercially viable quantum technologies. It will strengthen cross-border collaboration and help derisk computational chemistry as a practical use case of quantum computing. In the long term, QUICHE has the potential to improve the speed and scale of quantum chemistry calculations, offering improvements in areas such as solar cell design and pharmaceuticals.